From patriarchal suppression to trans liberation in Heideggerian thought: Via Irigaray, against Derrida

I will question whether applications of Martin Heidegger's philosophy perpetuate his suppression of sexuate difference, before exploring "Heideggerian" approaches to "trans liberation" (Faye 2021). The enduring appeal of Heidegger's thought lies in its perceived capacity to identify communally constructed conditions of thought and language, highlighting how they homogenise and marginalise (Polt 1999). For Heidegger, "truths" occur within limits set by historical experiences and existential desires (Heidegger 2000; Wrathall 2006; Cerbone 2007); there is no "truth" agreeable by a universal reason that understands the world as a lifeless "totality of facts". The existential philosophy and "hermeneutic turn" Heidegger sparked thereby warn against mistaking individual "interpretations" of the world for universal "understandings" (Hoy 2013). This would repress the "truths" of those whose experiences fall outside one's own limits. Jacques Derrida finds this "deconstructive" attention to difference in Heidegger's account of sex and gender, supporting Heidegger's argument that humans are, at our fundamental, "ontological" level, sexually neutral (Derrida 1983). In this asexuality, Derrida locates the "hope" of overcoming binary sexuation, freeing individual sexuate expression (Derrida 2020; Glendinning 2022). For Luce Irigaray and Mahon O'Brien, Heidegger instead performs a "masculine elaboration" (Irigaray et al. 2022), elevating the male as "model" for humanity, with non-males its deficient counterparts (Glendinning 2022). Heidegger's analysis of a shared human Being seeks universal conditions of truth and language; excluding sexuation, Heidegger universalises from his Western, masculine Being, calling for the "absorption" of female into male (Heidegger 1982). Rectifying Heidegger's "monosexuality" (Preciado 2023), I will support Irigaray's argument that sexuate difference is constitutive of being human, questioning how this fundamental sexuation facilitates diverse expressions of sex and gender. I will explore how this rehabilitated Heideggerian ontology challenges gender "essentialism", supporting trans autonomy. I will argue that gender self-identification respects human "potentiality" and "facticity", without undermining the "factuality" of the body or privilege. Applying Heidegger's later historisation of ontology, I will argue that concepts of sex and gender evolve as they form a "hermeneutic circle" with communities that adhere to them, who should heed Hubert Dreyfus' call to propagate the marginalised within contingent structures of meaning (Dreyfus 2006). CONTRIBUTION Often building on Irigaray's work and Derrida's Geschlecht I, II and IV, feminist philosophers have sown "seeds" of engagement between gender studies and Heidegger (Huntington 2001). I will build on this, drawing on Irigaray's sexuated ontology, and debates surrounding Derrida's recently published Geschlecht III. This will bring "Heideggerian thought" into dialogue with the "explosive" debate in Anglo-American academia regarding "trans-exclusionary feminisms" (Bassi & LaFleur 2022), and contemporary critiques of gender binarism. Arguing that self-identification respects human "factuality" and "facticity", I will challenge the misappropriation of trans liberation by "culture war", "anti-gender" and "trans-exclusionary" movements (Faye 2021), while questioning "gender-critical" gender essentialism (Bassi & LaFleur 2022). Within Heidegger scholarship, I will focus on Heidegger's "largely ignored" Trakl essays, and Geschlecht III, Derrida's most "exceptional" and "penetrating" work on Heidegger (Krell 2015). I will further build on O'Brien and David Farrell Krell's divergent